The Third International Workshop on Formal Methods in Artificial Intelligence

FMAI2020 is the third installment of the FMAI workshop series after the first edition, held at Dipartimento di Ingegneria Elettrica e Tecnologie dell'Informazione (DIETI), Università degli Studi di Napoli, on February 22-24 2017, and organised by the research group led by Prof. Anello Murano (sites.google.com/site/fmai2017homepage/), and the second edition, held at Institut de Recherche en Informatique et Systèmes Aléatoires (IRISA), Rennes, on May 2-3 2019, and organised by the research group led by Prof. Sophie Pinchinat (project.inria.fr/fmai2019/ ). Both Prof. Murano and Prof. Pinchinat are members of the programme and steering committee for FMAI2020.

The workshop was originally planned for March 26-27, but it had to be postponed to September due to the COVID-19 pandemic.
On the other hand, preparations for the FMAI workshop are well under way. In particular, we already have the list of papers accepted for presentation.

The mission of the FMAI workshop series is to

- Share success stories on the applications of Formal Methods in AI.

- Discuss strategies for bringing the Formal Methods and AI communities closer together.

- Consolidate ongoing collaborations between these two communities and foster new ones.

We anticipate that the costs associated with the organisation of FMAI 2020 will amount to 6.5k GBP, mainly used to cover the travel and accommodation costs for the invited speakers, hospitality for the participants, as well as three travel grants for attending students.